ReMake Glasgow

ReMake incorporates various existing approaches to **remanufacturing, refurbish, repair and direct use cycles** already in use by industry partners across Scotland.

The 'ReMake Glasgow' project would further enable businesses to develop life extension and value retention practices within their products and systems, which is essential for meeting circular economy transition challenges.

The Project has ambitious targets and benefits from prestigious industrial project partners, who have proven ability to drive economic growth, productivity, environmental sustainability, and social inclusion within the Glasgow City Region:

* **Howden Compressors Glasgow**
* **BA Maintenance Glasgow**
* **Boeing Glasgow**
* **SSE Renewables**
* **Renewable Parts**
* **ATS**

Glasgow City Region (GCR) is aware that to capitalise from the green economy, vastly improved knowledge and experience are needed, and that transition requires disruptive innovation. **Currently, only 1.9% of UK and GCR manufactured products incorporate ReMake processes**, indicating that substantial barriers exist for key supply chain stakeholders, including knowledge, awareness, and confidence issues, which preclude technology adoption.

ReMake Glasgow addresses this position by using **disruptive** **innovation** techniques, enabled through a newly created **regional 'ReMake Hub' capability with national-level impact**. The ReMake Glasgow Hub adheres to two founding principles:

* Demonstrate ReMake value retention techniques for products and systems, enabling industrial take-up and economic and social prosperity for the region.
* Ensure improved material and component circulation lifespan, directly impacting regional and national net-zero targets.

ReMake Glasgow will **increase innovation and de-risk investment** for GCR companies through a three-strand approach:

* **ReMake Technology Test Beds**
* **Innovation Support Packages**
* **Digital ReMake Framework (including Digital Product Passport frameworks)**

This will enable companies to **develop a route to market** for circular economy products, services and/or processes. This will provide a platform to lead nationally on **productivity, create highly skilled 'green jobs'** in businesses across the supply chain, and significantly contribute to the management of risks associated with climate change by targeting illusive Scope 3 emissions from embodied carbon.

**ReMake Glasgow shall support Glasgow Green deal** ambitions and **underpin critical aspects of both the Glasgow and GCR Economic Strategies**, including climate emergency, the green economy, inclusive economy, and employment and skills. This will **increase GVA, innovation, regional productivity, and highly skilled jobs.**

ReMake adoption clearly offers significant economic, social, and environmental opportunities **and will enable the UK and Scotland to achieve the Net zero target by 2050 and 2045 respectively**.